Stellar Evolution Modelling of Thorne-Zytkow Objects

Thorne-Zytkow Objects are hypothetical star-like objects first proposed in 1977 by Kip Thorne and Anna Zytkow. (Thorne, Kip S.; Zytkow, Anna N 1977) These objects are canonically thought of as red giant or supergiant stars that contains a neutron degenerate core, essentially, a neutron star for a core. Our proposed work involves utilizing and heavily modifying the STARS stellar evolution code in order to produced detailed models of Thorne- Zytkow objects, investigating how accretion and nuclear burning proceed in and affect such a model. These models will allow us to better understand Thorne- Zytkow objects from a theoretical standpoint, as well as allowing us to investigate possible formation pathways for these objects.